The ABC of Manufacturing Systems Design: Assuring Best process, Completeness and Correctness!

While popular de-facto 2D and 3D modelling languages greatly assist the capture of key characteristics of complex manufacturing systems in their design, they fall short in assuring ‘completeness and correctness’. SyntheSys would like to apply use of a mathematically-based modelling language to assure existing (and future) designs of manufacturing systems. In this feasibility study project we propose to use a manufacturing case study to:
- Investigate benefits of this mathematically-based modelling language in the specification, verification and validation, and optimisation of manufacturing systems designs.
As far as SyntheSys are aware, this mathematically-based modelling language has not been specifically applied to the engineering of manufacturing systems-of-systems. Its application in this feasibility study project would be innovative use of this technology.